The University of Reading And Skanska Technology Limited

To develop tools, networks and processes for ideas capture and implementation to drive culture transformation and efficiency savings through the business and its supply chain.